An Interactive and Intuitive Object Deformation Framework for Interactive Multimedia Applications

Object deformation is an important aspect of Interactive Multimedia Applications (IMAs) that are prevalent over a number of different applications, such as product and engineering design, facial animation in MPEG-4, medical simulation and computer gaming. In such applications, users may interact with and manipulate deformable objects while expecting to receive interactive responses. However, because processing deformable objects is time consuming and computationally expensive, rigid (i.e. non-deformable) objects are still being used in place of deformable objects in many existing applications. This reduces both the level of realism and the expressive power in an application.There are two critical issues to address involving object deformation in IMAs. First, object deformation requires the management and evaluation of both the shape changes and the constraint settings over a number of domain spaces, such as geometric space and motion space. These are large in terms of data size and complexity. Second, an object can be deformed provided that certain constraints and manipulators have been set up, which may have very different natures and be difficult to specify.The research in this proposal will develop a new object deformation framework, which will comprise of a set of new techniques to give an improved object deformation performance and quality over existing techniques and to offer a novel interface to allow deformation constraints and manipulators to be specified in an intuitive manner.